Meaningful and measurable: developing approaches to the analysis and use of information on personal outcomes within health and social care

Policy and practice across the UK and beyond is committed to improving the lives of people who use services and unpaid carers. Over the past five to ten years there has been a particular concern to shift health and social care systems away from an exclusive focus on their own inputs, processes and outputs to give a more prominent focus to personal outcomes for people using services and unpaid carers. In this context the term personal outcomes is used to refer to both the impact and end results of services and supports on a persons life and more simply, what matters to people.

The proposed project builds on a seven year programme of knowledge exchange and service improvement that has been led by two of the applicants (Dr Ailsa Cook and Dr Emma Miller) and funded by the Joint Improvement Team in Scotland. This programme, known as Talking Points, has involved work with more than 130 organisations to support the development of outcomes focussed practice. A key finding emerging from the Talking Points programme is that limited capacity and skills in the analysis of qualitative and quantitative personal outcomes information within health and social care organisations constitutes a significant barrier to effective outcomes focussed project. Furthermore, this issue is exacerbated by the predominance of performance cultures that prioritise consistency, comparability and measurability of information over meaning.

Over the past year 15 partner organisations have worked together to develop this proposal for funding from the ESRC. The partner organisations have all been involved in the Talking Points programme and include the following academic, practice and national stakeholder partners:
University of Edinburgh (host institution), University of Strathclyde, University of Swansea
Angus Council, Bridgend County Borough Council, City of Edinburgh Council, East renfrewshire Health and Care Partnership, Moray Health and Social Care Partnership, Penumbra, Stirling Council, VOCAL (Voice of Carers Across Lothian)
Joint Improvement Team, Community Care Benchmarking Network, The ALLIANCE, Social Services Inspection Agency.

The proposed project involves both collaborative action research and knowledge exchange elements. Specifically the academic team will support each of the practice partners to engage in an action research project focussed on the analysis and use of personal outcomes data routinely collected through assessment and review processes within their organisations. Co-ordination and collaboration between these projects will be primarily achieved through the convention of three 'data retreats' two day workshops where project partners work together to develop capacity and skills, exchange knowledge and reflect on the process.

The contribution of national stakeholder partners will ensure that the findings of this project are effectively disseminated to and implemented within a wider constituency of health and social care organisations. This will be achieved through support for a range of knowledge exchange processes, including events, dissemination of materials and staff time to work with other organisations not directly involved in the project to implement the findings in their own practice. Engagement with these partners, all of whom are actively involved in shaping policy, will ensure that the project findings influence national policy, in particular in relation to the development of national outcome performance reporting frameworks.

In these ways it is anticipated that the proposed project will bring significant benefits not only to partner and provider organisations, but to the wider health and social care system. The short term impacts of the project will be systematically evaluated through a process of contribution analysis. Findings from this contribution analysis and the project as a whole will be widely disseminated, including to academic audiences.

Potential impact
The proposed project builds on a seven year programme of service improvement and action research led by two of the applicants (AC and EM) and funded by one of the stakeholder partners (the Joint Improvement Team) that has involved work with more than 130 organisations in Scotland and Wales, including all of the project partners. This programme of work has transformed the policy landscape in Scotland with personal outcomes emphasised in eight major policy strategies since 2008. A recent survey of health and social care partnerships in Scotland found that 28/32 partnerships are implementing personal outcomes focussed approaches with 26 of these using the 'Talking Points: Personal Outcomes Approach' developed by the applicants (Scottish Community Care Benchmarking Network, 2013).

Against this backcloth the project team are confident that the proposed project will have significant impact on practice within the partner organisations and wider policy and practice contexts in which they exist. By seeking to change organisational practice in the short term the project has the capacity to impact longer term on staff within those organisations and people using services and their unpaid carers. In so doing the project contributes to the ESRC strategic aims of improving health and wellbeing of the population, engaging the public and improving the effectiveness of public services.

Specifically we anticipate the following short term impacts for practice partner organisations:

1. Enhanced collation, analysis and reporting of routinely collected information on personal outcomes.
2. Practitioners, managers and commissioners will use reports based on personal outcomes information to inform staff development, service improvement and the planning and commissioning of services and support.
3. Strategic planners and managers will use reports based on personal outcomes information to consider organisational performance in relation to outcomes for individuals alongside information on inputs, processes and outputs. This information will be used in decision making by Chief Executives and Boards and as evidence for inspection and regulation.

The longer term impacts include:
1. The presence of credible and robust information on personal outcomes routinely reported to Strategic managers and Boards will support the transformation of organisations to more outcomes focussed ways of working.
2. People using services and unpaid carers will benefit from more personalised and outcomes focussed engagement with practitioners, leading to more effective support plans and the associated benefits to quality of life.

The contribution of national stakeholder partners to the project ensures these impacts may also be realised by health and social care organisations working to implement outcomes focussed approaches not included in the project. The engagement of national stakeholders, all of whom have a critical role in shaping as well as implementing policy, will ensure that the project findings influence wider policy debates. The findings are of particular relevance to the development and implementation of national outcomes performance frameworks in Scotland, England and Wales. By capturing evidence of the benefits and challenges of focussing on meaning and measurement within improvement and performance processes the project has the potential to influence policy at a national level, as well as academic debates in this area.

Achievement of these impacts is contingent on a number of factors external to this project. A risk to the project delivering on these impacts is that the current policy focus on personalisation and outcomes is overtaken by a new policy agenda. Review of the relevant policy strategies as well as the investment in the project by the partners leads us to be confident that the issues addressed in this project are likely to become more critical and prominent over time and not less.